Displaced markets: how insitutions shape - and are shaped by - markets in forced displacement contexts

People and communities have been displaced across history. At present millions of displaced people - particularly refugees who cross international borders live a significant portion of their lives in settlements or amongst host populations